Next Generation Computing - hardware for improved computation based on data as time

Computer processors are a wonder of modern technology, but are reaching their performance limits and are yet to solve many problems that humans take for granted, like how we see, hear and interpret information.

A fundamental rethink is required and Temporal Computing has achieved this by building a technology that relies on time (in the same way as the brain) to represent data. Our approach saves time and reduces energy consumption, and we believe this will become the method of computation for the future.

The aim is to protect and prove this technology, becoming the 'goto' hardware for implementing computer based solutions to the problem of mimicking more complex human capabilities, like recognising family members from video and audio and listening to spoken conversations.